Advanced Intelligent Landlord Tax Preparation System

HMRC loses billions annually due to outdated accounting systems, prompting the introduction of Making Tax Digital (MTD) legislation for the property sector. With 5.4 million properties in the Private Rental Sector (PRS) and a 2026 deadline, there is an urgent need for a landlord-focused, digital accounting solution.

Our challenge is to develop a low-cost, cloud-based platform that simplifies tax preparation by automating data organisation and reducing manual effort, aligning with MTD regulations. Existing accounting software often lacks the simplicity and landlord-specific features needed, leaving gaps for this critical user group.

Our software will deliver a 95% reduction in manual data entry, improved financial accuracy, and real-time insights for landlords, while also ensuring flexibility to align with accountants’ workflows. Designed for ease of use and accessibility, the platform tackles core challenges like time inefficiency, data security, and compliance, empowering landlords to manage their finances with confidence.